Queen's University Belfast And Avondale Foods Limited

To investigate the interaction of fresh vegetables mixed with clean label mayonnaise to create additive free reduced fat products with improved shelf life.